RAIX: An add on to make the content creators application safely and trustworthy through Responsible AI toolkit

The UK has a robust digital content creation industry encompassing various sectors such as social media, blogging, video production, podcasting, and online publishing. This industry continues to grow as more individuals and businesses engage in content-creation activities.

Our project focuses on harnessing responsible AI technology to address the risks and illegal activities present among content creators online. By leveraging advanced algorithms, we aim to identify and mitigate issues such as copyright infringement, hate speech, misinformation, and other harmful content that creators may inadvertently disseminate. We prioritise user privacy and compliance with regulatory standards, ensuring data is handled ethically and securely throughout the process.

Our solution also includes educational initiatives designed to raise awareness among content creators about legal and ethical considerations in their work. Through guidance materials and compliance checks integrated into content creation platforms, we empower creators to make informed decisions and uphold community standards.

We envision collaborating with content creation platforms, digital advertisers, regulatory bodies, and industry associations to implement our solution effectively. By offering scalable and customisable tools, we seek to foster a safer and more responsible digital environment for creators and consumers, contributing to online content's integrity and trustworthiness.